Devolving Probation Services: An ethnographic study of the implementation of the Transforming Rehabilitation agenda

The Probation Service in England & Wales is a public body which plays a key role in the criminal justice system. The Service is more than 100 years old and is responsible for supervising offenders subject to community-based sentences as well as large numbers of offenders who are subject to mandatory supervision at the end of a prison sentence. Currently the Probation Service supervises approximately 220,000 offenders in the community and employs more than 16,000 staff. In 2013 the Ministry of Justice announced plans to implement a policy which will see approximately 70% of the work carried out by the public Probation Service being outsourced to other providers, including private sector companies. The first stage in the process involves the creation of 21 'Community Rehabilitation Companies' (from 1 April 2014) which will be owned by the Ministry of Justice for a period of several months, prior to being offered for sale to a variety of potential providers, including private companies.

This project will examine this significant development in one part of the country, providing a case study of the 'devolution' of the majority of probation services. It will look in detail, in one metropolitan area, at the process and implications of moving the bulk of probation work (and staff) from the public Probation Service to a Community Rehabilitation Company with an uncertain future. The project will seek to understand this process from a variety of perspectives, including those of senior managers involved in running the Company and probation workers engaged in supervising offenders. The researchers will attend and observe management meetings, collect and analyse policy documents and conduct interviews with staff at all levels within the organisation. The research will provide a detailed picture of a significant development in the criminal justice system and, more broadly, the process of 'outsourcing' a public service.

Potential impact
This research has considerable capacity for policy engagement and practice as it provides an unprecedented insight, based on original fieldwork, into how current legislation and guidelines surrounding the Transforming Rehabilitation agenda are being received in the field. In so doing, the research will not only provide an in-depth, grounded analysis of the existing legislation, but also identify key areas for reform and improvement and as such we consider the following groups to be potential beneficiaries of the research:

- the host area Community Rehabilitation Company (CRC) Management Group. By their own admission in their letter of support the CRC leadership state their desire 'to capture the learning that will come from the research to inform future organisational development initiatives'. Through the briefing reports we intend to provide at key strategic points of the project's development the research will look to provide real-time feedback and constructive policy/practice relevant commentary.

- the host area CRC staff group(s). We consider engaging with the research to be an empowering experience for the CRC staff not just in terms of the stimulation that derives from reflecting on processes and experiences of change, but importantly in being able to offer constructive commentary that can be fed back into the decision-making forums of the CRC through our briefing reports. This ensures the research retains the capacity to deliver real and manifest change in CRC policy and practice.

- CRCs Nationally. Whilst this research is a case study based in one CRC contract area staff perceptions of the transition process and experiences of the working cultures, practices and challenges/opportunities that emerge will resonate with CRCs nationwide. Through an end of project workshop with representatives from all the 21 CRCs invited to attend we will disseminate our findings and collectively engage in reflections on the extent to which staff feel participants within, and retain ownership of, processes of change.

- the Probation Institute. The newly formed Probation Institute is aiming to become a centre of excellence, setting new standards for the rehabilitation sector and providing an independent view of what constitutes good practice in working with offenders. We will engage with the Institute and contribute our research findings to their efforts to advance professional practice and promote organisation and skills excellence.

- Non-Governmental Organisations campaigning for penal reform. The research findings will provide evidence for organisations such as the Howard League for Penal Reform and the Prison Reform Trust in their efforts to debate and explore the impact and consequences of outsourcing and the boundaries of marketization within the criminal justice sector.

- International Probation Practice Audiences. We will disseminate the research findings through the Confederation of European Probation (CEP) which coordinates probation organisations across Europe, audiences watching the groundbreaking marketisation of probation services with a keen interest.